AI Inspection Methods for Roofing Construction and Repair

**A Rich History in Roofing**

D. L. Evans & Son Roofing dates back to 1862, when the company opened its site in Broad Street in Crewe -- it's where our company is still based today. Our company played a part in the building of a large portion of Crewe, in Cheshire.

**Preparing the Company for the Next 160 years**

I have always been interested in computers and technology, but it was the recent advancements in AI that made me seriously consider how this groundbreaking technology could revolutionise the roofing industry. Clearly, it's an industry that is largely based on manual labour, but before this manual work can begin, there's a significant amount of inspection, troubleshooting and what we call "weighing the job up".

I had previously always considered this preparation work "too complicated" and "too nuanced" for a computer, and too reliant on our "expert eye". However, what I've come to learn about AI is that with enough training data, we may be able to train an AI in the same way that we train an apprentice.

This project enables us to explore the possibilities of how we can train AI using with our 162 years of company experience, to:

* Improve productivity in our business
* Enable us to serve customers better
* Provide technology services to the broader roofing industry

Our ultimate goal is to start a technology services side to our business, ensuring the company is still an industry leader for the next 160 years. This project enables us to explore the possibilities.

**Technology Summary**

This project will explore the possible applications of AI to improve productivity in our business by increasing the efficiency of roof inspections.

We will do this by using AI to analyse roof imagery, including:

* Building plans
* Aerial photos
* Photos taken by roofers
* Photos and videos collected via drone

In an effort to:

* Identify weaknesses
* Identify damage
* Assisting in quotations for re-roofs
* Calculation of materials required for roof construction or re-roofs

This type of work is a large part of our inspection work, we believe it could increase productivity of inspections by 50-75% as well as reduce costs and improve safety.